SWIR-CAM: Unlocking high potential vision applications by improving affordability and adoption of Short Wave Infrared (SWIR) cameras via quantum dot technology

SWIR-CAM: Unlocking high potential vision applications by improving affordability and adoption of Short Wave Infrared (SWIR) cameras via quantum dot technology